SILTR - Simple Intra-Logistics Transport Robots

Intelligent Robots is an early stage start-up developing autonomous robotic solutions for intra-logistics and other commercial environments. We are one amongst a handful of SMEs in the UK active in this arena, seeking to exploit emerging technological progress in industrial automation, robotics and artificial intelligence to create machines that not only solve real-world problems, but are also truly affordable and easy to deploy.

Public funding received for this project supports the development of a prototype robotic platform that can be deployed in warehouses serving the small order retail e-fulfilment industry. Lessons learnt from this exercise shall enable us to improve our technology and attract future private investment as a means to commercialise the technology worldwide.